Project to develop a pre-production prototype of a new standard apparatus to test surgical compression hosiery

Compression hosiery is used in the management of a large number of medical conditions
affecting the venous and lymphatic systems. The appropriate product type, pressure
classification, and design are dependent upon the specific application. Graduated
compression hosiery is used to improve venous and lymph flow in conditions such as of
varicose veins, venous leg ulcers, post-operative deep vein thrombosis, and oedema.
Venous ulcers are the most frequently occurring type of chronic wound affecting 1-2% of the
UK population at any one time. This has a significant impact on healthcare costs and
drastically affects the quality of life of those afflicted with this condition. It is difficult to
accurately assess the cost for the treatment of all of these conditions with compression
therapies. However, a good indication of the scale of the cost is given by the £800m per
annum it is estimated to cost the NHS for the treatment of venous leg ulcers.
The cost-effective management of these medical conditions depends upon understanding and
knowledge of the behaviour of the bandaging system when deployed upon the leg of the
patient. Currently this understanding is based upon the classification of the bandage and the
pressure that it is designed to apply to a limb. As matters stand, hosiery is classified into a
range of pressure gradients defined by British Standard 6612: 1985. This Standard is based
upon tests performed employing experimental apparatus known as the HATRA Pressure
Tester. However, there are significant limitations to the capabilities of the HATRA testing
equipment.
The invention of pressure sensors that are formed by a new, printable, ink-based technology
has made it possible to create a testing apparatus that is far closer to a simulacrum of the
human leg. It is proposed that such a device will allow the laboratory testing of compression
stockings and bandages that accurately reflects their behaviour when applied to patients.